Automating Subjective Evaluation Metrics in Speech Synthesis for Speech to Speech Translation

Speech-to-speech translation (S2ST) has the potential to advance communication by enabling people to converse in different languages while retaining the speaker's original voice. Despite the rapid advancements in Natural Language Processing (NLP) and Large Language Models (LLMs), achieving seamless live direct speech-to-speech translation (dS2ST) remains a challenge. One significant obstacle is the disparity in available data; while LLMs benefit from vast amounts of textual data, speech data is comparatively scarce. For instance, representing approximately just 1 GB of text requires a staggering 1,093 GB of speech data. As a result, fresh approaches and techniques are needed to make substantial progress in dS2ST, similar to the strides made by LLMs.

This project aims to explore methods for evaluating and improving the quality of synthesized speech in dS2ST models. Currently, the Mean Opinion Score (MOS) serves as a subjective assessment of a speech sample's "humanness." However, relying on human judges to provide MOS scores can be slow and potentially biased. To address these limitations, this project seeks to develop an automated MOS system using sequence-to-sequence models (seq2seq). By creating an evaluation metric that rapidly gauges the humanness of speech, researchers can more efficiently optimize their models and enhance the quality of synthesized speech.

An intriguing aspect of this project involves investigating the role of linguistic information in the perceived humanness of speech. By examining the encoder/decoder layers of seq2seq models trained on nonsensical languages like Simlish or Klingon, the research will explore whether linguistic content is essential for speech humanness and how it manifests within different layers of a deep learning model.

Developing automated metrics to assess the quality and humanness of synthetic speech has the potential to significantly advance speech synthesis models. By bridging the data gap and refining dS2ST capabilities, this research can pave the way for innovative applications and improved cross-cultural communication. Ultimately, the results of this project could bring us closer to breaking down language barriers and fostering a more connected world.